Functional Underpinnings of Summation-By-Parts Finite Differences

Computer simulations are regularly used in engineering design, for example to predict the weight a particular design of bridge can support, or how to optimize the shape of a car to minimize drag. Computer simulations are also used throughout science, for example inferring the structure of the centre of the earth from the way seismic waves are transmitted and reflected. Most computer simulations start with a set of governing equations, and then simulate those equations using one of a few different numerical techniques. Two numerical techniques specific to this project are called finite elements and finite differences.

The right technique is needed to solve each problem. Finite elements are often used to simulate solids, such as how bridges support weight. Finite differences are more commonly used to simulate waves, and in particular this project has in mind aeroacoustics simulations used to reduce noise in aircraft engines. A special class of finite differences, called Summation-By-Parts (SBP) finite differences, seem to perform particularly well at this. Interestingly, in my research I have noticed that this class of finite differences has a number of similarities to finite elements that have not been noticed before. The purpose of this project is to investigate this theoretically to see what the similarities and differences are (gaining new knowledge), and then to see how these similarities can be taken advantage of in order to produce better computer simulations (new techniques).

The final part of this project aims to engage with companies who use computer simulations and who could benefit from these new techniques, to try to help them start using the new techniques.

Potential impact
Aircraft are big business; Rolls-Royce is estimated to contribute £12 bn to UK GDP, and Airbus £7.8 bn. Aircraft engines are loud, and designing aircraft engines and airplanes that are able to meet ever stricter noise regulations, whilst still being fuel efficient and cost effective, is a major challenge for aircraft and engine manufacturers. Numerical simulations of aircraft engine noise are used to optimize the design of an aircraft or engine before it is built and tested. Companies such as Airbus, Boeing, and Rolls-Royce are therefore interested in how best to simulate aircraft engine noise, and this is one of the applications that this project would impact.

Whilst simulations of sound in aircraft engines (Computational AeroAcoustics) is one of the applications in mind with this proposed research, the research is sufficiently general that it could have impact well beyond aircraft engine noise. The project concerns understanding the fundamentals of certain types of numerical simulations, and has potential to impact meteorology and weather forecasting, geophysics and the modelling of earthquakes and the structure of the earth, medical imaging scans, and anywhere else finite differences are commonly used.

The project would also help train a researcher (and it is hoped a PhD student) in the technical aspects of numerical simulations, and give them practice at applying that knowledge in areas of practical industrial importance to the UK. This would contribute to the knowledgeable trained workforce in the UK, and help sustain the UK's status as a world leader in high tech computational knowledge.